University of Westminster And Magus Research Limited

To incorporate state-of-the-art semantic technologies into the web technology platform in order to deliver advanced capabilities for finding and classifying content on the web, thereby addressing the problem of 'information overload'.